Newcastle University and Flexisolar Limited

To embed the knowledge and understanding required in order to create innovative and bespoke integrated energy management systems (SmartHubs) to address emerging needs in the solar carport, battery energy storage systems and electric vehicle charging markets.